Inspection-Bot

Inspection-Bot will allow accurate remote mapping of infrastructure and hazardous sites and diagnosis (state of

pipes, cables, structural support, water ingress, radiation, temperature, insulation etc) to allow for remote

assessment, improve the targeting and reduce the cost of decommissioning or maintenance.

The method by which multiple 3D scans captured from different positions can be aligned and fused for creating

accurate colour and temperature 3D maps of the environment is unique, and was developed in house by Q-Bot.

The missing parts in the scan or the gaps due to occlusions/limits in the field of view can be merged with scans

from other locations maximising accuracy and reliability. Academic papers covering this technique will be

presented at IEEE Conference in the Summer 2016. For this project we intend to supplement our existing

inspection system with accurate radiation level and radiation source detection which will be merged into a fully

'walkable' virtual environment.